Signal processing in LZ

Extracting single photon data from primary LZ PMT signals is a critical first step in the analysis chain. In this thesis, efficient methods will be developed backed up by experimental data.